ASIMOV: AI-as-a-Service

The ASIMOV project aims to revolutionise the adoption of Trusted AI technology for UK SMEs by providing automated sustainability reporting solutions. This project has the potential to disseminate Trusted and Responsible AI to the entire UK SME ecosystem, unlock hundreds of billions in sustainable finance, help us meet net zero, and drive best-in-class human rights.The platform will provide to non-technical users a range of out-of-the-box AI agents, Copilots and Chatbots with embedded trusted AI features.